The University of Salford and Irwin Mitchell LLP KTP 21_22 R5

To create an innovative, leading data science and machine learning capability utilising advanced data analytics and insights, to enhance the services provided and transform the experiences of clients and colleagues.